FibreVision - 3D Imaging

Microendo is advancing its groundbreaking quantum sensor system for inspecting hard-to-reach areas in critical infrastructure like defence, nuclear, and energy facilities. We already possess an **operational prototype of our innovative endoscope**, which uses a fibre as thin as a human hair, enabling ultra-minimally invasive access. This system operates by precisely controlling single photons to generate 3D images, providing unprecedented detail from inside complex structures. This **second generation quantum technology**, built on single photon detection, will improve safety and efficiency in crucial industries by offering superior situational awareness. This project will further enhance our existing system and deliver a comprehensive maturity plan and performance report, paving the way for real-world deployment and wider adoption of quantum sensing solutions for national security and economic benefit. The technology also holds future promise for advanced medical diagnostics.